BBSRC National Bioscience Research Infrastructure: Low Containment Services and Science Platforms

Technical abstract
The purpose of the Low Containment Services and Science Technology Platforms capability is to both support the High Containment Services and Science Technology Platforms (PIR-NBRI-1) and to provide dedicated facilities for low containment study of virus: host interactions. The NBRI includes five major pieces of infrastructure: The BBSRC National Vaccinology Centre: The Jenner Building, two insectary facilities (The Philip Mellor Insectary and the IS4L facility), The Houghton Facility a poultry hatchery unit and The Biggs Building, a low containment facility for infection of poultry. The Jenner building houses around 100 scientists in low containment laboratories and offices and includes those studying poultry viruses that are endemic in the UK (including low pathogenicity animal influenza viruses, Marek’s disease virus and infectious bronchitis viruses), and scientists performing fundamental host-pathogen interaction studies, including those developing genetically modified insect lines. Jenner also supports scientists who primarily work in high containment (under our PIR-NBRI-1 application) who require low containment space for some tasks and bioinformaticians. The other four infrastructures provide dedicated specialist services for production, maintenance and infection of poultry and insects. The NBRI supports large and diverse teams of workers in engineering, risk and assurance and animal services that rigorously maintain the highest standards in running of low containment facilities requiring highly specialised controlled temperature regimes and animal husbandry.

A range of science platforms are also maintained in Jenner as part of the NBRI. The Immunological Toolbox facility provides a diverse range of unique reagents and resources to promote veterinary immunology and vaccinology research both in the UK and globally. In addition, bioimaging, flow cytometry and bioinformatics services are provided that allow comparable data for studies carried out across containment levels and harmonisation in analysis and interpretation. Our insect transgenesis platform is a nationally unique capability to allow access to generate genetically modified mosquitos and midges that are vectors for livestock disease. Together, these science platforms not only provide vital collaborative support during studies, but also provide training to a wide range of users, helping to sustain the UK’s excellence in bioscience.